Neutrino oscillations in T2K and Hyper-K

The aim of the project is to carry out studies of neutrino oscillations using the MaCh3 Bayesian analysis framework. This will be complemented by sensitivity studies for Hyper-Kamiokande.